City St George's, University of London and The Association of Manufacturers of Domestic Appliances KTP 25_26 R1

To develop a home appliance industry database and associated software tools to optimise in-warranty maintenance and enhance appliance sustainability.